1138

The
vulnerability of staff working in healthcare settings is increasing and the need for a
reliable, easy to use support system for urgent assistance is seen as a priority by employers.
Employers have a duty of care to ensure that their staff are properly supported and protected.
Current single function receiver only pagers are very basic; they are not tailored to the Carer
market and are expensive. There is scope to considerably improve the tools available to
carers, whilst appreciating that these solutions must be relatively inexpensive so that cost is
not a barrier to adoption. Call Aid UK wish to develop the COMBI 1138 pager, which will be
the first digital pager combined with a portable panic button for the Care Home and staff
protection market. This is a major step forward as it has a number of benefits over the
currently available separate pager systems. Firstly it reduces the amount of equipment Carers,
Nurses and staff have to carry, which will mean it is more likely to be used by over-burdened
staff. Using the licence free 868MHz frequency band, which is in common use for radio nurse
call and staff panic alarms systems, means there is no need for operators to install separate
expensive radio transmitter & aerial, therefore reducing the cost of adoption. Our COMBI
pager system will allow digital information to be sent between the COMBI pagers directly
without the need for expensive interface equipment this will provide the wearer with the
ability to call back into the system; this has previously not been possible. This product has
many applications in lone worker, domestic care, independent living units as well as disabled
applications. This product will open up new markets for Call Aid UK and will also increase
our export activity, thereby increasing our turnover and headcount significantly